Between Art and Writing: Translating meaning through the text-as-host in embodied art writing practice

This practice-based research examines whether insights drawn from translation studies can provide a framework to rethink the practice and reading of contemporary art writing. It focuses on a recent strand of art writing-where visual artworks are written around, through, to, from and alongside-as a challenge to writing 'about' art as found in traditional art history and criticism. Although art writing has been variously discussed for several decades, there is limited scholarship interrogating it as an embodied practice, nor how the materiality and affective qualities of 'language-as-text' become a means to commune with and communicate visual art.